Characterisation of a new family of zinc finger proteins and their role in apicomplexan parasites' development and transmission.

The small parasites from the group called Apicomplexa are known to cause a number of human and animal diseases, including one of the most deadly infections in tropics - malaria. They are often being transmitted by the insect vectors and during their development go through a number of life forms of different appearance and function.
To progress through these complex life cycles, the parasites need to be able to switch on and off each of their genes in a timely and coordinated manner. Most of the commonly studied organisms are achieving this by using the proteins called transcription factors, which can act as molecular switches of the whole groups of genes. However only a very small number of them have been identified in the Apicomplexa, suggesting that their mechanisms of controlling the gene expression are significantly different. The understanding of these mechanisms could open the way to new antiparasitic treatments but also allow better control of the parasites life cycles in laboratory conditions allowing the generation of a large number of desired life stages for the drug screening.

We have recently identified a group of parasite-specific proteins with the capacity to specifically bind the ribonucleic acids (RNA) - the key intermediates between the activated gene and its final product, whose stabilisation or degradation can be used to fine-tune the gene expression. These proteins are present in all Apicomplexa and their nearest relatives but not in any of the other organisms including the parasite hosts. Importantly in the laboratory model of malaria infection, a number of them appear to be necessary for parasite's growth and infectivity. While these proteins may constitute a major group of Apicomplexa-specific gene regulators, the details of their role remain unknown.

The proposed project plans to investigate these proteins, understand the details of their function and identify the molecules/gene they are interacting with. In order to achieve this we plan to:

1) Study the evolution of these proteins, looking at the changes they underwent during the expansion of the Apicomplexa, mapping their similarities and differences between different species and comparing them to other protein families present in the parasites

2) In the model parasite (Plasmodium berghei) generate the mutants lacking each of the 11 proteins from the investigated family present in this species, and study the effects of these mutations on the parasite's ability to progress through its life cycle and control its RNA content

3) Choose 3-4 proteins, identified in the previous point as important for Plasmodium development, and study their function by a) identifying the RNA molecules they interact with (using three different complementary methods), b) studying the effects they have on the gene expression and c) discovering the proteins they interact with and mechanism by which the may degrade and/or stabilised their targets.

The combined data from the above investigations will provide a comprehensive picture of the role these newly identified proteins play in the gene expression regulation in malaria (and related parasites) and generate tools and avenues for their further investigation in multiple parasite species, potentially contributing to the new strategies of parasitic infections control.

Technical abstract
The Apicomplexan parasites (eg. malaria-causing Plasmodium sp) require a finely tuned gene expression control in order to move through their complex life cycles. The molecular mechanisms by which they achieving this, however, remain poorly understood, as the majority of Eukaryota-specific transcription factors don't find their equivalent in this phylum. A better understanding of this phenomenon could lead to both the new Apicomplexa-specific treatments and to better methods of the generation of various parasite stages in the laboratory conditions.

Recently we have identified a group RNA binding proteins expanded uniquely within Apicomplexa and their closest relatives, characterised by the N-terminal clusters of CCCH-type zinc fingers. In a model organism, P.berghei, they are required for both parasite's asexual proliferation and transmission. While they are likely to be significant contributors to the gene expression machinery of Apicomplexa, so far they have not been investigated in detail.

The proposed project will:
1) Analyse the evolution of the CCCH zinc finger proteins through the Apicomplexa phylum
2) Study the essentiality for the life cycle progression of all the members of the family present in a model laboratory parasite P.berghei
3) Investigate selected members of the family analysing their RNA binding specificity, protein partners and effect on the transcriptome and phenotype

As the result this project will deliver a comprehensive analysis of the diversity and functions of an apicomplexa-specific protein family involved in the gene expression control, potentially resulting in new ways of controlling the apicomplexan infections both in the laboratory and in field.

Potential impact
Due to the basic nature of the investigated phenomenon, the short-term beneficiaries of the project will include mostly academic researchers, trainees and the public. However, due to the impact of the apicomplexan parasites on the human and animal health, the potential long-term beneficiaries of the proposed work may also include: pharmaceutical industry, agricultural industry, policymakers and patients.

Academic impact:
The members of the parasitology research community will be among the key beneficiaries of the proposed project. By revealing the nature of the function of the new protein group and producing the tools to study its members, the proposal will pave the way to further investigation of the 3xCCCH and other RNA-binding proteins in Apicomplexa. It will also provide key insights into the parasites' gene expression regulation mechanisms and the way they control their complex life cycles and respond to the environmental pressures. Finally, it will generate the genome-wide datasets of general interests, which will be submitted to public repositories to be explored by the scientific community.
In order to facilitate these outcomes, the key findings from the project will be disseminated via the scientific publications in the filed-relevant open-access journals, international conference presentations and informal scientific discussions.

Training impact:
The PDRA and research technician will be trained in various aspects in molecular biology and parasitology as well as in the transferable skills including the data analysis, presentation skills and time management. The PDRA will also receive training in the experimental and project design, bioinformatics, scientific writing and student supervision. Both will benefit from multiple networking opportunities both locally and by participating in the local and international research conferences. The PI will also personally mentor both trainees and provide career support throughout the project and beyond.
In addition to the two researchers employed on the project, the Modrzynska lab will also continue to provide the training opportunities to junior researchers including master, undergraduates and exchange students ensuring a broader training impact (see pathways to impact)

Public engagement impact:
The PI and PDRA will participate in the very active public engagement programme of the host unit (WCIP) disseminating both the research aims and the outcomes of the project to the public. These will include school visits, participation in the Glasgow Science Festival activities and preparation of the promotional materials for the WCIP. All of the activities will aim to bring the science closer to the public and share both the importance of the research and its impact on the current world.

Long-term translational impact:
While the interactions with industry are not an integral part of this proposal, it is possible that translational opportunities will arise during the duration of the project, in the form of either new drug targets identified in the Apicomplexa or new ways of generating previously poorly accessible stages of the parasites in laboratory conditions for e.g. screening purposes. In order to ensure that such opportunities are identified and explored the PI will forge and maintain the links with the industrial partners, discuss any outcomes of the project and, if possible, contribute to the funding acquisition to facilitate the translation process.